Discipline Hopping for Discovery Science 2022/23

The NERC Discipline Hopping for Discovery Sciences (DHDS) funding provide our academic community with the opportunity to develop skills and knowledge across disciplines in encouraging new research perspectives and methodologies through innovative activities that support adventurous, curiosity-driven research that will address environmental solutions.